NCAS NPG

NCAS will undertake a programme of activities which are driven principally by NERC's definition of national and public good. NC-NPG funding supports activities that will strengthen national security, resilience, economic growth and societal benefit through provision of independent scientific and expert advice, or other services required by government and the wider public. In this context, NCAS will undertake the following activities:
1) Providing advice to Government.
2) Responding to national emergencies.
3) Providing advice to non-governmental organisations.
4) Research and development enabling the above activities, where neither the NCAS science research programme nor another organisation can provide the input..

Potential impact
NCAS national and public good activities have a diverse range of impacts. The activities include:
1) Providing advice to government. The work is mainly performed through government committees and reports to government and international agencies. The impacts are principally on government policy.
2) Responding to national emergencies. The impacts are often extremely large, depending on the nature of the emergency. Past NCAS activities in this area have resulted in cost savings to the nation of many hundreds of millions of pounds.
3) Providing advice to non-governmental organisations. These activities are undertaken principally when there exists a significant national need but a purely economic relationship is inappropriate. The impacts are reputational (to NERC and NCAS) and indurectly, often lead to changes in government policy.